Cardiff University and Load-Lok Manufacturing Limited

To develop an innovative, industry leading design and optimisation methodology and tool for the design and development of new trailer upper structure products.